Alternative Gauging Methodology (Probabilistic Gauging)

Our proposed idea is to maximise the space on the UK rail network by improving the way in which we undertake gauging. It is widely accepted that the current gauging process includes significant conservatism, and that steps could and should be taken to reduce this where it is safe to do so, maximising the space on the railway. Our technology (probabilistic gauging) has a high TRL rating (TRL7) with a Network Rail recommendation that it should be considered for a First-Of-A-Kind study DGauge have been developing probabilistic methods of gauging as part of the RSSB / Future Railways challenge examining the Avoidance of Bridge Reconstruction. The technology developed as part of this project has been recently been reviewed by Network Rail’s Product Development Panel and has been awarded RIRL Level 6 status (Operational Transition). This is also the appropriate level that needs to be achieved to develop the technology ‘Roll out’. This project brief defines is to develop the use of probabilistic methods to RIRL Level 7 (Initial Deployment). This involves developing the ‘First In Class’ over a specific region and will be presented through and interactive software demonstrator. Our project will assess areas in Scotland using our new probabilistic gauging technology. Specifically we will focus on the West Highlands Line, a route highlighted by Network Rail. Our demonstrator will allow rail staff to review the traditional gauging approach against our new probabilistic approach, and demonstrate what saving could be achieved in terms of Clearance, stepping and intervention